Cost Effective Disposable Face and Eye Protection for Medical Professionals

Following the recent COVID-19 pandemic there has been an increased requirement for the use of face/eye protection for many workers in the medical field. Existing products are simple in their geometry which compromises their effectiveness in protecting the user and does not provide clear vision. They are also uncomfortable to wear over long periods and expensive as they have not been designed for single use.

The design intent is to produce a disposable face mask to be produced from the least number of parts and at low cost. It provides a high clarity distortion-free region in front of the users' eyes yet a significant wrap-around of the face to provide the maximum protection from airborne contaminants. The Shield is vacuum formed with an anti-fog coating applied to both sides.

The Shield is worn and kept in place with an adjustable injection moulded strap which surrounds the users' head above ear level. The Shield would be supplied as a complete assembly or as a set of 4 parts and assembled by the first operator to keep supply costs to a minimum.

Once adjusted the Shield could be removed and replaced as easily as wearing a cap of the correct size. The strap has been designed for comfort and would be ranged to accommodate all adult head sizes.

All materials used for this are 100% recyclable.